DATA-CELLAR: Data hub for the Creation of Energy communities at Local Level and to Advance Research on them

Local Energy communities (LEC) have been recognized by EC as key measure to boost EU energy transition. At the same time digitalization of EU energy system and a proper data sharing among energy players look crucial to foster best practice sharing and the creation of a knowledge community to tackle one of the most urgent global crisis of our society: climate change. DATA CELLAR aims therefore to create a public energy dataspace that will support the creation, development and management of LECs in EU. Such dataspace will be easy to be populated (also via an innovative rewarded private metering approach) and easy to interact with, also guaranteeing a smooth integration with other EU energy dataspaces and providing to LEC stakeholders services and tools for developing their activities. DATA CELLAR will implement a collaborative platform providing an interoperable, modular, and secure energy data space capable of delivering access to datasets, Decision Support Tool and Artificial Intelligence (AI) models to serve and support the spread LECs. In the framework of the project DATA CELLAR and its services will be used by representatives of nine validation cases around EU and with different level of maturity promoted by different type of actors such as public authorities, DSOs, aggregators etc. DATA CELLAR will also be used to drive transversal activities such as EU energy scenarios and market planning (EDF, NODES). DATA CELLAR will facilitate data collection/sharing from both LEC stakeholders, researchers and tenants also targeting the development of a marketplace and a tokenization rewarding approach that can stimulate such actors to both use and populate the data space. At this purpose and also considering data interaction with the other EU existing energy dataspaces/initiatives (GAIA-X, OPEN DEI…) towards the creation of a federated EU Energy Data Space, DATA CELLAR will also study ethical, regulatory, cybersecurity and governance aspects for data handling/sharing.